University of Durham and Procter & Gamble Technical Centres Limited KTP 22_23 R3

To develop a modelling and assessment capability to optimise the design, production and supply of sustainable home and personal care consumer products and meet net zero carbon targets.